360 farm: First end-to-end modular insect farm for a sustainable protein source on commercial farms

The consortium's aim is to demonstrate the first end-to-end modular insect farm which can be easily integrated onto commercial poultry farms seeking a sustainable source of animal feed protein. Each stage in the insect farming process has its own bespoke, prefabricated component, which combined provides a low CAPEX system 'The 360 Farm'.